Electron impact vibrational excitation in plasmas

The vibrational excitation of molecules by electrons in diffuse plasma, such as those found in cometary coma or used in industrial etching, is a key but poorly understood process. Excited vibrational states can either emit photons giving rise to tell-tale observable signature emissions or be a stepping-stone to further processes such as dissociation via further electron impacts